Liverpool John Moores University and Immersive Interactive Limited

To develop mixed-reality technology for interactive learning experience in primary and secondary education. To develop cutting-edge immersive environments for solo and team learning where augmented reality content is integrated with an immersive classroom.